Broadcast media, ICT-generated public opinion and political accountability in Africa

The project's central research question is: To what extent is the citizen's participation in the media through the use of new ICT impacting mechanisms of political accountability, political control, inclusion of marginalized people and the quality of democratic electoral politics?

Through a detailed comparative case study in Kenya and Zambia, the project's aim is to critically appraise the potential for new ICT to enhance political accountability and democratic politics for poor people. It puts the hybrid character of the use of information technologies at the centre of the research questions, taking into account interactions between different modes, venues and actors of information gathering and dissemination, which are particularly prominent in Africa and among the poorest people. It focuses on the expressions of 'public opinion' in broadcast media via new ICT such as mobile phones.

The explosion in listener interactions with traditional broadcast media and media-driven 'public opinion' polling is remarkable yet under-studied. Research on ICT and democracy in developing countries has focused on the transformative potential of new digital platforms such as e-governance and social media for political mobilisation, participation and accountability. Far less attention is paid to hybrid and convergent technological developments, notably how new communication technologies are creating opportunities for citizens to make use of and inhabit other media such as radio, print and television. These hybrid uses are often more relevant for the poor, women, and the marginalised.

Similarly, while equitable access and pro-poor ICT provision remain serious challenges, emerging challenges concern less the 'digital divide' than 'digital divisiveness': the promise of improved participatory politics and political accountability being undermined by the distortive capacity and manipulability of digital communications, politically oriented representations of 'what the people want' being presented as 'genuine' representations of 'public opinion'. There is need for a better evaluation of the potential of new ICT not only to improve the quality of democracy but to exacerbate the very inequalities, prejudices and tensions that already exist. Such knowledge is necessary for development actors to formulate appropriate theories and policies of governance change, based on the knowledge of exactly who is being empowered and who marginalised via the use of ICT.
The project's analytical framework bridges policy, practice and evidence-based research, investigating four elements of the effects of new ICT on 'public opinion' making by African media: expressions of public opinion; their effects on citizenship practice and political belonging; the collection and representation of public opinion; and the reception of public opinion by politicianspolicy makers.

Our empirical entry point for investigation is interactive programmes broadcasted on radio and TV and their use of text-ins, phone-ins and media-initiated SMS 'public opinion' polling. These are examined comparatively in the context of electoral politics and post-election legacies in Kenya and Zambia, with an eye on understanding developments across the continent. In Kenya and Zambia, social inequalities, based on gender, resources, ethnicity, rural/urban origin, education, have historically constrained access to citizenship and participation in politics, whether due to authoritarianism, discrimination, economic constraints or self-censorship. Elections, in particular, are key accountability episodes, when citizens are encouraged to make demands to candidates, who make promises and display their engagement to fulfil them: the dialogue between leaders and citizens seems enhanced. In that sense, elections are privileged moments when to interrogate how new channels and uses of citizen voice are being created, and with what legacy effects on political practice and accountability.

Potential impact
The research project targets four policy and practice beneficiary groups:
1. African (initially Kenyan and Zambian) media professionals and publics.
2. International and local NGOs working in media development, grassroots governance participation and government accountability/transparency; and public opinion research organisations/programmes
3. African (initially Kenyan and Zambian) policy makers and politicians
4. Donors with pro-poor programmes focused on ICT for development, democratisation, participatory governance or accountability and transparency.

We envisage that through impact pathway activities they will benefit from insights into how more robust, representative and regular public opinion championed by broadcast media can improve governance discussions and political accountability and protect against destructive political manipulation.

We will pursue this overarching benefit for these groups through three pathways:

1. Communications and engagement: knowledge transfer through direct engagement of end-users in the research design and through dissemination of findings. We will enable end users to access project insights on demand through a project social network platform (based on Elgg: http://elgg.org/), we will invite stakeholders to sessions during all three major project workshops and host major knowledge-practice workshops at project end, focused on identifying specific improvements in government regulatory policy for the media, media self-regulatory practice, in-house training and principled commiments, and donor and NGO programmatic interventions. We will work with broadcast media to support awareness raising amongst wider publics on the opportunities and threats of making their individual and collective voice heard. Using existing networks, we will engage regularly with donor and government intermediaries to build credibility and establish channels for knowledge sharing and influence. We will enrich public interest debates on ICT and African governance through evidence-based insights on innovations.

2. Collaborations: beyond translation of research findings into end user insights, these will pursue specific policy/practice change and development of practical tools. Working with Internews, an established NGO well experienced in media training including in Africa, from the outset, the research project will reach a wide range of media actors through development of a 'Media public opinion toolkit' for journalists, on aspects such as representative public opinion 101, journalist training on 'reading' public opinion, do no harm, schooling their listenerships and giving voice to the voiceless. Internews' will also organise the first inaugural 'African Media for Citizens' Voice Prize' competition for gathering, sharing and rewarding innovative best practice by broadcast media using ICT interactivity to advance political accountability and social change.

3. An application pilot that aims to improve media-generated public opinion at scale: CGHR will work on a pilot concept building sub-project with YouGov-Cambridge and FrontlineSMS that draws upon research insights, field-based research presence and media contacts to design, develop and pilot test an improved opinion polling methodology that fills the gap between poor quality media-generated opinion polling and detached and resource-intensive (but rigorous) survey-based research. The benefits of substantially involving broadcast media in pursuing governance accountability through public opinion and the scale and coverage of mobileSMS could be combined, while combining polling techniques and local contextual insights to better tackling marginlisation dynamics and issues of representativeness too often overlooked by media's use of ICT-generated 'public opinion' polling. The tool and methodology developed would be made freely available to organisations seeking to assist raising poor citizens' voice on fundamental governance and development issues.